CO2 compression, liquefaction and dehydration

The student project will provide a more fundamental answer to how impurities including water influences liquefaction, dehydration and compression processes to help enable the shipping option. Given the importance that impurities play in process performance, a thorough understanding of the thermodynamics, phase equilibria and flow behaviour will enable more efficient processes to be developed to de-risk the expected phase changes or corrosion. The researcher will be responsible for experimental and modelling studies to achieve these improvements using existing Cranfield pilot-scale facilities. This will involve:
Demonstrating the continuous operation of the pilot facility (which is part of the UKCCS Research Centre's Pilot-scale Advanced Capture Technology Facilities, www.pact.ac.uk) to understand processes such as compression, liquefaction and dehydration
Optimising the process operating conditions to facilitate the validation of flowsheet models for shipping transport.
Improving scientific understanding the inherent thermodynamic advantages of shipping transportation
This project will involve collaboration with several Industries relevant to CO2 transportation. The student will work closely with other industrial collaborator, such as PSE.